Information management

Following successful support to three cities, county and other public and private sector organisations during the COVID-19 response, Controlled Events are further innovating ECR Manager to respond to requirements for organisations responding to COVID-19 to coordinate information for the response and recovery from COVID-19 including decision logging, reporting, action tracking and sending message alerts.